Care for Late Stage Parkinsonism

The aim of this project is to evaluate the needs and provision of care for patients in the late stages of Parkinsonism and their carers in several European countries, to compare the effectiveness of different health and social care systems, and to lay the foundation for improved outcomes in this population. We will undertake an in-depth assessment of patients and their care arrangements in a population recruited through networks in six European countries. The systems and procedures that are used in the provision of care will be reviewed through a systematic literature review, interviews and assessments of patients, carers and health care providers, and through a trial comparing assessment by a specialist with management suggestions, guidance and access to telephone advice to that of usual care.
Through interviews, questionnaire assessment and review of current health-care and social care arrangement, we will assess the needs, provision of care and use of health-care resources, and their impact on patient and carer outcomes in different countries. National and regional databases will also be interrogated to identify current practice and use of health-care resources and drug usage. A systematic literature review of the evidence for effective management strategies, analysis of the study data, and evaluation of change in outcomes following specialist review will provide the basis for recommendations in the management of late stage Parkinsonism. We will also evaluate potentially useful outcome measures for use in this patient group.
In addition to charting the needs and current care provision for late stage Parkinsonism in different European countries, its cost and effectiveness, and an analysis of health-care and social care predictors of improved outcome, the project will produce a platform for the assessment of patients with late stage Parkinsonism, their current treatment and care provision, as well as guidelines on the management of this late disease phase.

Potential impact
The information on current strategies and pathways for care provision and on interventions that are associated with better outcome in this study, both from the intervention part and the cross-sectional and longitudinal analyses, will provide important information to researchers planning studies on improved care provision. The results will also form the basis for an application for a full RCT of successful interventions of this group. As added value, there will be increased knowledge of different approaches to healthcare in different systems and of difficulties encountered by health and social care providers across European countries, which will supply social and economic studies in different health care systems.
The results may also provide a model for the research on better management of other chronic neurological disorders and age-related disorders in various health-care systems.